Modulation of the gut microbes to promote health throughout life

Technical abstract
This theme focuses on the translational aspect of the Gut Microbes and Health programme, which will pursue ongoing applied work within the programme but will also identify additional targets based on the output of basic research outlined in themes 1 and 2, to strengthen and further develop strategies to promote health throughout life. Specifically, these will focus on developing bifidobacterial-based probiotics for infant supplements as well as lactic acid bacteria for animal feed to reduce the pathogen load in the food chain to reduce the incidents of food poisoning in humans.

Gut commensal organisms capable of efficient expression of specific enzyme and antimicrobial peptides to inhibit pathogens such as C. difficile, which affects the elderly, will be developed and tested. We also propose to identify carbohydrate-based mucosal barrier protectors as well as gut commensals and their products as therapeutics and for development of vaccines to promote gut health. We will explore strategies for modulation of the structure and function of the gut microbiome, including the application of faecal microbiota transplant, phage therapy and exploitation of the gut commensal eukaryotes (yeast and fungi) for restoration of gut microbiota homeostasis. We will utilise in-house facilities of tissue and organ cultures, in vitro colon models, animal models (including germ free mice) as well as human intervention studies to conduct proof-of-concept studies and demonstrate efficacy of the strategies developed.